Protective oxide film fabricated by novel aerosol deposition method.

This project is aimed at developing the protective films and coatings using a novel deposition technique like aerosol deposition and providing mechanical property measurement. The focus will be on development of a novel deposition technique like aero-sol deposition to produce the protective films and the measurement of adhesion and microstructural characterisation as well as micromechanical testing of cohesive and interfacial strength. During this project, nano-indentation, micro-indentation, scratch testing and pull-out test will be used to measure these properties. Conventional electron microscopy will be used to study microstructure of the oxide films. Residual stresses will also be measured using both X-ray diffraction and Raman spectroscopy. The assured data and improved understanding of the relationship between properties and microstructure that can be used in the design of new protective films to meet challenges of the sustainability of materials.